Phorwards21

Phorwards21 will create and implement a comprehensive industrial strategy for photonics in Europe. The action will be implemented by Photonics21 (the EU Commission's partner in the Horizon Europe Photonics Partnership) with its more than 3000 members from companies and research institutions as well as national photonics technology platforms and regional clusters. In addition to already initiated collaborations with end-user and other deep-tech partnerships, contacts with national ministries (Photonics21 Mirror Group) and financial actors such as the European Investment Bank (EIB), the European Investment Council (EIC) and (corporate) venture capital companies will be strengthened to implement the European photonics strategy and thus establish European strategic autonomy in this
critical technology. Specific end-user community-based roadmaps will be developed, focusing not only on research priorities but also on industrial implementation, including pilot lines and the creation of appropriate framework conditions.